SplashMaps

We wish to gain help from an expert who can design a user interface and back end service for delivering print files of maps based upon Open Data. This is for our business of creating Washable, Wearable, Waterproof SplashMaps designed for the REALoutdoors.
We plan to provide maps of all the national parks and other high demand areas with cartography based upon open data. Beyond this we want users to define the areas in which they are interested and have a level of control over the data they select including the possibility to upload their own data. This gives them the freedom to tailor to specific requirements of their users in the events they plan. Open data will help people take part in REALoutdoor adventures.